Metabolic engineering of lignin degradation pathways in bacteria

Lignin is an aromatic heteropolymer found as 15-30% of plant cell wall lignocellulose, and is the most abundant renewable aromatic raw material on Earth. The aromatic content of lignin represents an untapped resource for conversion to renewable aromatic chemicals needed for plastics, materials and fine chemical production. The aims of the project are to develop new tools for metabolic engineering of bacterial lignin degradation, and to use them to generate novel bioproducts via genetic modification of bacterial lignin degraders.